Multi-Stage Programming In Haskell

We investigate the interaction of multi-stage programs with advanced type system features such as type classes, polymorphism, dependent types. We also study the implementation of
multi-stage programs and the interaction of cross-compilation with explicit stage annotations.